New project- Improvement of physiological relevance of pre-clinical denture adhesive properties

The aim of this project is to improve the in-vitro assessment of denture adhesive properties such as hold and shear strength using an artificial mouth machine in conditions simulating the oral environment. This will aid design of more clinically-effective products.